Evaluating a digital stratified medicine approach to psychotic disorders

Schizophrenia affects about 1% of the population and is associated with enormous health and societal costs and personal suffering. The drugs that are available to treat schizophrenia don't work for many patients and can produce unpleasant side effects. They also don't help with some of the symptoms that trouble patients most, such as problems concentrating, and lack of energy. In this project we will investigate whether it is possible to use a non-invasive computer test to better predict who will benefit from a new type of medication, which has previously been trialled for use in schizophrenia. Because individuals vary widely in their symptoms and history, it is thought that schizophrenia may be a term that is used to describe people with several different underlying disorders. If we can use a computer test to measure one particular aspect of brain function, it should be easier to find patients who will benefit from a drug that targets that aspect of brain function. If in this feasibility study we develop more evidence to support this approach, we will then go on, beyond this grant, to test the hypothesis in patients in a clinical trial.